An advanced surveillance platform to improve the EURopean Multi Authority BordeR Security efficiency and cooperation (EURMARS)

Security risks and threats in the maritime domain are becoming increasingly more complex day by day. Within the EU there have been significant increases in irregular migration flows and human trafficking and smuggling but also of other illegal activities, such as drugs and arms trafficking and illegal, unreported, and unregulated fishing, and –according to the FRONTEX “Risk Analysis for 2021” report the challenge becomes even bigger. The European Union Maritime Security Strategy, and other EU initiatives such as EUROSUR and CISE, highlight that closer collaboration between authorities at national, regional and EU levels can constitute the key action to increase both situational awareness and operational efficiency. In particular, there is increased interest in assessing the viability of multi-authority cooperation in (especially high altitude) sensing and capability advancement for enhanced wide area surveillance of land, air and sea borders. EURMARS’s ground-breaking vision is to expand the common risk assessment practices currently deployed by authorities to enable the development, deployment and evaluation of a secure multitasking surveillance platform that improves sensing capabilities for a wide range of security risks and threats in wider border areas by clustering high altitude platforms technology, satellite imagery, UxVs and ground-based sensors into a novel joint surveillance capability. As part of the EURMARS framework, the various existing and future systems for maritime surveillance will be integrated, to allow for the collaborative operation and the provision of the sensing results to related authorities. The open architecture will build on the lessons learnt of previous initiatives, assimilate the knowledge of the stakeholders and their practice on CISE and other relevant systems, exploit the latest AI, risk assessment and visualization innovations, and undergo extensive technical and user acceptance tests and ethical and legal impact assessments.